Carbon Lifecycle Evaluation for Authority Reviews (CLEAR)

The UK construction sector is one of the largest contributors to carbon emissions and waste. Local planning authorities (LPAs) play a crucial role in reducing these impacts, as planning decisions determine what is built, how, and with what materials. However, despite ambitious policies such as the London Plan's Whole Life Carbon Assessments (WLCAs) and Circular Economy Statements, Scotland's NPF4, and emerging retrofit-first requirements, many LPAs lack the digital infrastructure and expertise needed to enforce compliance.

The **CLEAR project (Carbon Lifecycle Evaluation for Authority Reviews)** will demonstrate how PACER --- the UK's first digital WLCA review platform --- can provide LPAs with the tools and evidence required to enforce carbon and resource efficiency policies. CLEAR emphasises clarity and transparency in WLCA compliance, enabling officers to move from manual, fragmented processes (such as Excel spreadsheets and static PDFs) to an automated, consistent, and transparent digital review process.

Running from **November 2025 to March 2026**, the project will be delivered by **Preoptima Ltd**, a UK climate-tech company founded on over 25 years of academic research into whole life carbon. The project will be carried out in partnership with **Tower Hamlets and the City of London**, who will provide real planning cases for testing. To guarantee sufficient case data, the project will also draw on publicly available Greater London Authority (GLA) referable schemes.

During the project, PACER will be used to process planning applications twice --- once at baseline and once for comparative review --- to demonstrate measurable improvements and enforcement outcomes. Key features to be tested include:

* **WLCA review and compliance checking** against local and national policy.

* **Retrofit vs. new-build comparison tools** to evidence retrofit-first decisions.

* **Local benchmarking engine** to create datasets specific to boroughs and typologies.

* **Officer guidance and applicant--officer portal** to improve communication, transparency, and accountability.

Expected outcomes include:

* A reduction of **30% in officer review time** compared with business-as-usual processes.

* Measurable improvements in at least three of the Government's identified resource efficiency measures (reuse, substitution, lean design, retrofit-first, recovery/reuse).

* An anonymised WLCA databank to support ongoing benchmarking and policy development.

* A final **Impact Validation Report** (independently prepared by a third party) showing lifecycle carbon savings and enforcement benefits.

By validating PACER in live planning environments, CLEAR will provide the UK's first operational WLCA enforcement platform for local authorities, helping to accelerate the transition to a **resource-efficient, low-carbon built environment** and achieve meaningful reductions in UK territorial emissions.